Feasibility of patented lost carbonate sintering process to produce low cost, high performance metal foam cathodes for novel PEM Fuel Cells

The project aims to explore the potential of a patented, UK invented manufacturing process to produce novel low cost, high performance cathodes for potential application in Acal Energy's FlowCath® technology. The project will develop the material specification and explore the capability of the process to achieve the required performance. Initial performance trials will be carried out and an assessment of the technical and commercial feasibility of the process will be completed. The long term development programme requirements will be identified.